LoneStar

LoneStar is an innovative cloud platform that pulls disparate data together offering multiples devices the ability to connect to the LoneStar cloud based platform offering the user a definable safety and alarm escalation system for remote working people and vehicles.